Food 2.0: Sustainable Food Futures - young people's views from Rio and London

This interdisciplinary project explores with youth from income-poor urban settings how they conceptualise sustainable food. It does this through the medium of participatory film.

In Rio, the social geography of urban inequality is such that many urban youths grow up in favelas, or informal, income-poor settlements. In London, urban inequality is expressed in other spatial patterns, nevertheless, there boroughs with more income-poor people. Challenges such as reliance on food banks, lack of availability of affordable fresh food, obesity and malnutrition are common in both cities, while at the same time community gardens, community markets, free school meals, campaigns against food deserts etc. exist in both settings. In Brazil, there is also an innovative new policy on regionally appropriate and sustainably sourced school meals. Previous work by the UK-Brazilian project team (ESRC-DFID Choices project) focused on large scale representative surveys and focus groups in Brazil which showed that Brazilians strongly supported sustainable sourcing in public procurement.

In each city, the project works with community organisations active in the local area who have been developing digital media or participatory theatre projects with local youths who are often from disadvantaged backgrounds.

The aim of the project is to
a) to explore with urban youths in receipt of school meals how they conceptualise sustainable food, food justice and urban food sovereignty
b) to engage with the youths, the public and policy makers through participatory video, film competitions and public film screenings, thus continuing to build pathways to impact
c) to deepen a recent research partnership between two centres of excellence in sustainable consumption at Royal Holloway, University of London and the Universidade do Rio de Janeiro (Brazil).
d) to trial participatory methodologies, to compare research practice and prepare future joint research

Participatory workshops will be offered Rio and London, which combine the emancipatory pedagogy of Paulo Freire with the new technologies of filming on mobile phone cameras. We will draw on previous findings from the surveys and focus groups and present the results to the 14-18 year old youths for discussion. Then the youths will be invited to participate in a film competition. The winning team from Rio will be invited to a film screening showing the Brazilian and UK films in a London cinema and take part in a panel discussion with policy makers, community activists and local politicians. Equally the team from London will travel to Rio to present and discuss their film there.

While there is no predicting what the young film-makers will express in their films, these creative pieces will help initiate discussion wit the public about food justice, sustainable food and urban food sovereignty. Combining an academic, a practice and a policy perspective on the issue, and linking the local level food challenges with an international perspective, the project promises to generate new ways of understanding food futures.

Potential impact
Brazil is the 7th largest economy, and yet one of the most unequal societies in the world, with a Gini index of 0.55 (World Bank 2013). Government policies, including the school meals policy, focus on reducing inequality and have shown some effect.

Less heard is the perspective of youths from disadvantaged urban areas, such as favelas, on their own hoped-for food futures. In this action research project we work with local NGOs to a) use an updated version of Freirean pedagogy to pursue the development objectives of raising consciousness around food sovereignty, sustainability and food justice
b) building transferable employability skills in participatory video making and digital media,
c) fostering the creativity and resilience of youths in the favela,
d) building the capacity of researchers, and
d) use participatory video and UNICEF's U-reporter methods to carry the voices of youth into public, policy and development cooperation for a

In the UK, the effects of rising inequality are also keenly felt. Food-related problems such as obesity, reliance on foodbanks, lack of access to affordable fresh food etc are all issues of relevance to disadvantaged youths in urban areas.

This project will benefit youth from low-income neighbourhoods in London, asking them about the food futures they imagine. They too will benefit from
a) awareness-raising around food sovereignty, sustainability and food justice
b) developing transferable employability skills in participatory video making and digital media
c) fostering the creativity of youths

In addition, we will be experimenting with using participatory video and UNICEF's U-reporter methods to carry the voices of youth into public and policy arenas.

Ethical consumption is a research area in which global North and middle-class research subjects dominate (Cotte & Trudel 2009). Further, this research area has not sufficiently engaged with the growing urban food sovereignty debates. Food sovereignty is a movement which asserts the right of people to define their own food systems (Via Campesina 1996). Brazil has recently introduced a pioneering school meals policy which stresses children's right to healthy and culturally appropriate food, buys 30% of ingredients from family farms and pays a premium for organic produce (Bartholo et al. 2012). To our knowledge no research has yet been conducted exploring the pupils' perspective.

Our research will connect Brazilian and UK perspectives, thus benefitting the research communities in each country, in particular in the fields of urban studies, ethical consumption, sustainability, and participatory video.

Further, our research allows us to explore the use of participatory video as a research method in food research and ethical consumption research.